Engineering a topical hypobaric patch: A needle-free solution for biopharmaceutical drug administration into the skin

Scientific advances in the last 3 decades have resulted in the development and use of medicines that act to correct very specific malfunctions in the human body. However, the active component of these newer medicines is now typically much larger than those used in medicines in the past. For example, 20 years ago a common example of an active ingredient in a medicine was aspirin, with a molecular mass of 180 Da. In comparison, newer medicines which are commonly used today, for example, insulins and hormones have a molecular mass of aprox. 10,000 Da, i.e. they are 100 times larger, and the most complex agents e.g., monoclonal antibodies, are in the range of 145,000- 160,000 Da, i.e., 1000 times larger. The high molecular mass of these new active ingredients in medicines, often termed, biopharmaceutical actives or advanced therapies, has created medicine manufacture, quality control and administration challenges, which together make it difficult to develop this new type of medicines.

One of the most problematic issues in developing medicines containing biopharmaceutical actives in humans is that they cannot be administered as a simple tablet. Their complexity means that they are easily degraded if they are simply swallowed with a glass of water and their size means that they find it difficult to pass into the body. As a consequence most biopharmaceutical agents are injected. Using needles to inject medicines has a number drawbacks including, but not limited to, needle stick injuries, patients not wanting to take the medicine, needle phobia and disease transmission, particularly when the needles are re-used and used incorrectly. In response to these issues scientists have been developing a number of 'needle-free' medical devices that have the potential to deliver the newest types of medicines to patients in their own homes.

In this project a device, which has been shown capable of delivering biopharmaceutic actives into the skin without the use of needles in the laboratory, will developed to the point that it can be used in the clinical setting with patients. The device uses a small chamber (the size of a ten pence piece) to apply topical hypobaric pressure, which generates a parabolic deformation of the skin that thins the tissue, opens the hair follicles and increases the skin blood flow underneath the chamber. The hypobaric chamber self-seals onto the skin and it will remain airtight during a 30 min application protocol, which is painless and when it is removed the skin is not damaged. This needle-free approach to delivery has the advantages that it does not break the skin, it can deliver both charged and neutral molecules effectively. The delivery process is controlled over a 30 min period and hence active penetration depth into the skin is consistent.

To facilitate the device development the project will systematically investigate how hypobaric pressure modifies the properties of the skin and how these changes subsequently alter drug delivery. It will develop a mathematical model to describe the delivery of large active agents from medicines into the skin and use this mathematical model to guide the fabrication hypobaric device that can be used by patients. It will test and develop the device both in-vitro and in-vivo and it will generate proof-of-concept data with a novel active for skin regeneration provided by a commercial partner.

Potential impact
Knowledge Impact - 'Development of a new understanding of how isotropic and uniaxial stress modify the skin's structural, biophysical and barrier properties'

The project will identify the relationships between hypobaric pressure, isotropic/uniaxial stress and changes in the skin that can be used to develop novel medical, pharmaceutical and cosmetic products that manipulate the skin tissue

Knowledge Impact - Creation of a new computer model to predict the absorption and clearance by the body of topically applied medications

The project will generate a new computer model that can predict the manner in which the active components of medicines are absorbed into the skin, transfer into the blood and are cleared by the body. This model will be innovative in that it will have the capability to describe and predict the chemical movement into the skin both through the skin cells and the natural openings in the skin important to chemical absorption, i.e., the hair follicles.

Knowledge Impact - Development of a novel procedure to encourage chemical movement across the skin tissue without the use of a needle

The project will generate data in real skin tissue to support the use of topical hypobaric pressure to deliver chemicals into the skin without the use of a needle. This will be one of the first techniques in the field of drug delivery that uses physical manipulation of the skin tissue to enhance chemical penetration. Most other strategies in this field use chemicals or devices that puncture/disrupt the skin in order to deliver agents into the tissue. The concept of physically manipulating the skin tissue could also be used for a variety of different applications. For example, widening the natural openings in the skin, e.g. hair follicles, could enable the extraction of chemicals out of the skin and thus the application of hypobaric pressure could be used for diagnostic purposes.

Economic Impact - Development of a novel medical device

This research will deliver a platform technology, which can be patented and potentially licensed to a growing number of companies that are developing new medical products for cutaneous disease. A hypobaric patch offers a cost effective solution to the direct delivery of medicinal agents into the skin tissue that will ultimately allow a wide range of patients access to this technology. The project will generate the data which will support patent filing and provide the basis for on-going economic impact realisation.

Economic Impact - Attracting R&D investment from global businesses

In the near future market analysis predicts significant future R&D investment from global businesses in the needle-free device development sector. Thus, it is anticipated the hypobaric device developed in this work will lead to new partnering opportunities with companies who have pharmaceutical actives that they wish to deliver into the skin directly without the use of needles.

Societal Impact - Enhancing quality of life, health aging and well-being.

There is a particular need for needle-free delivery of biopharmaceutical agents in the field of skin conditions, because an inability to localize the biopharmaceutical agents in the skin without the administration of high systemic doses is causing problems with treatment tolerability. In particular patients with cancer and psoriasis could benefit from the new medical device developed in this project. The hypobaric technology could provide patients with the ability to self-administer medication with nurse assistance (currently common for elderly patients) and this would have a significant impact on the quality of life and well-being of these individuals.